Holly Health: Personalised, scalable health coaching intervention for patients living with hypertension, anxiety and/or depression

Chronic disease rates, including hypertension (high blood pressure), are rising, and leading to expensive and often avoidable cardiovascular health events (like strokes, which cost the NHS £3billion annually). Adding to the challenge, over 30% of hypertension patients are affected by anxiety or depression, impacting their ability to manage lifestyle behaviours consistently. Holly Health, an established personalised digital coaching platform (which has supported 25,000 people so far) with health behaviour changes, will innovate beyond its current service (general behavioural support for mental and physical health changes and healthy ageing), to design and develop a hypertension and mental health focused coaching service with the potential to bring personalised support to millions of patients, and fill an unmet need.

The 12-month project will seek to co-design the hypertension and mental health service in close collaboration with members of the public and NHS clinicians. The algorithm and AI-based innovation will be developed (through better recommendations, nudges, content, mood and blood pressure tracking) to enable more consistency in key hypertension-related behaviours, seeking to enable better blood pressure management in users. The project will involve insights and skills-development research via focus groups, user interviews, a 3 month clinical evaluation with hypertension patients in Northumbria, and user-research pilots in health checks and weight management pathways.

Product development, influenced by patient, public and clinician involvement, will include an Ecological Momentary Assessment (EMA) system (to interpret live user data on changing mood, energy levels and blood pressure), a medical records interoperability prototype (for communicating blood pressure data into records), AI recommender system and nudge-based algorithm improvements (specifically for blood pressure and mood management), and the use of Large Language Models for efficient hypertension-related content production.